Vulnerability and Policing Futures Research Centre

Policing is undergoing rapid transformation. As societies face new and more complex challenges, police workloads increasingly focus on managing risks of harm to vulnerable people. At the same time, public debate voicing concerns about police priorities is rising, driven by questions about what the police do and about legitimacy in the face of discriminatory practices. Dramatic increases in complex cases coupled with cuts to public services have resulted in the police frequently acting as 'the service of first resort', at the frontline of responding to urgent social problems such as mental illness, homelessness and exploitation. The presence of such vulnerabilities draw the police into responses alongside other service providers (such as health, social care and housing) often with little clarity of roles, boundaries or shared purpose. Simultaneously, the transformation of data and its use are beginning to reshape how public services operate. They raise new questions about how to work in ethical ways with data to understand and respond to vulnerability. These shifts in police-work are mirrored around the world and pose significant challenges to how policing is undertaken and how the police interact with other public services, as well as how policing affects vulnerable people who come into contact with services.
The Vulnerability and Policing Futures Research Centre aims to understand how vulnerabilities shape demand for policing and how partner organisations can prevent future harm and vulnerability through integrated public service partnerships. Rooted in rich local data collection and deep dives into specific problems, the Centre will build a knowledge base with applications and implications across the UK and beyond. It will have significant reach through collaborative work with a range of regional, national and international partners, shaping policy and practice through networks, practitioner exchanges and comparative research, and through training the next generation of scholars to take forward new approaches to vulnerabilities research and co-production with service providers, service receivers and the public.
The Centre will be an international focal point for research, policy, practice and public debate. Jointly led by York and Leeds, with expertise from Durham, Lancaster, Liverpool, Manchester, Sheffield, UCL, Monash and Temple universities and the Police Foundation, and working with a network of 38 partners, it will explore fundamental questions regarding the role police and their partners should play in modern society. While focusing policing effort on the most vulnerable holds promise for a fairer society, targeting specific groups raises questions about who counts as vulnerable and has the potential to stigmatise and increase intervention in the lives of marginalised citizens. At a critical time of change for policing, the Centre will ensure that research, including evidence drawing on public opinion and the voices of vulnerable people, is at the heart of these debates.
The Centre will undertake three interconnected strands of research. The first focuses on how vulnerability develops in urban areas, drawing together diverse public sector datasets (police, health, social services and education) to understand interactions between agencies and the potential to prevent vulnerabilities. The second explores how police and partners can best collaborate in response to specific vulnerabilities, including exploitation by County Lines drug networks, online child sexual exploitation, domestic abuse, modern slavery, mental illness and homelessness. The third will combine research into public opinion with a programme to embed research evidence into policy, practice and public debate, creating a new understanding of vulnerability and transforming capability to prevent harm and future vulnerabilities through integrated partnership working, reshaping the future of policing as a public service.